Development of a monitoring tool for high pressure oil and gas pipelines.

Ensuring that oil and gas pipelines remain free of blockages and leakage is a challenging problem and one with enormous financial ramifications. Research at the University of Manchester has led to the development and preliminary commercialisation of an acoustic based system for detecting blockages and leakage in pipelines filled with static gas. An important benefit of the technique is that it is non-invasive and only requires access to one end of the pipeline. The project proposed here will extend the technique further by developing a prototype system that will be suitable for liquid filled pipelines and pipelines containing flowing gas or liquid.